Bactinetic: a kinetic chromogenic on-site test assay for rapid and accurate measurement of bacterial load in heavily contaminated water.

This project aims to develop a portable kinetic chromogenic on-site test assay for rapid and accurate measurement of bacterial load in heavily contaminated water.